University of Essex and Preqin Limited

To embed new mathematical and technological approaches to how alternative asset investors make strategic decisions, providing significant progress to formalising human understanding into a theoretically grounded service using semantic web, automated graph based reasoning and network science.